Microlink UoS KTP and University of Southampton

To transfer and embed a next generational capability to design, implement and continually update a semantic web cloud-based portal for the deployment of assistive technologies and associated services.